Astrophysics at the University of Nottingham 2020-2023

The main focus of our research in Nottingham is to understand how galaxies form and how they evolve through time to produce the rich variety of structures we see today. We tackle these problems with a number of complementary approaches. One approach is to study relatively nearby galaxies, which we can observe in greater detail. In Nottingham we are involved in a large international project (MaNGA), designed to dissect thousands of local galaxies and extract far more information than was previously possible. At the other extreme, we also specialise in studying very distant galaxies, observing them in the act of formation and transformation many billions of years ago. Due to the finite speed of light, when we observe very distant galaxies we are also looking far back in time, allowing us to observe galaxy evolution at different stages throughout the history of the Universe. Another aim of our research is to understand the roles of "nature" versus "nurture" in shaping galaxy evolution, and in particular how they are influenced by the environments in which they reside. We tackle these varied and challenging problems using a combination of observational techniques, using some of the largest telescopes in the world and in space, combined with theoretical studies and computer simulations. With the latest supercomputers we can create models to simulate the formation of galaxies and the growth of cosmic structures. Many of the most interesting discoveries occur when we confront our models with the latest data, to directly test our understanding of the key processes shaping the Universe. We also use gravitational lensing, a novel technique that exploits the warping of space time by massive objects, which allows us to map the distribution of matter and structure in the Universe to great precision. Finally, we are also developing new "machine learning" tools to help the astronomical community analyse the vast amounts of data that are now routinely produced by astronomical observations and simulations.

Potential impact
Impact is embedded in the culture and working of the Group, and we have a well-established track record in its delivery.

Our extensive outreach program includes all the activities traditionally associated with astronomy. We give talks at schools, astronomical societies and events, both locally and across the country. We write popular articles and books. We engage with the media both through regular contributions and one-off press releases presenting our work.

However, we are also committed to pushing boundaries in outreach by undertaking novel activities to reach new audiences in new ways. We have a track record of collaborating with artists to produce engagingly different events and installations. We are involved in the organisation of the citizen science movement to directly involve the public in our research. We have developed a programme of outreach to local schools that prioritises widening participation, which uses an inflatable planetarium (for which we obtained the funding) as the focus for the activity. We have established a very strong presence on YouTube through the Sixty Symbols and Deep Sky Videos channels, reaching a subscriber base of in excess of nearly a million people all across the World.

We also work across the breadth of knowledge exchange. We have developed our success in video presentation by producing YouTube series for external organisations (including STFC). We have spun out an outreach-related company that produces realistic renderings of astronomical objects in glass. We have assisted in the application of our research to other fields, such as applying machine-learning techniques to applications in quantum control and urbanisation.

It is in the nature of innovative research that one cannot predict the precise areas in which possible impact will arise, so it is important to maintain a flexible attitude to its exploitation (whilst insuring that it is not relegated to a minor role because of this uncertainty). The way in which impact is embedded in the culture of the Group ensures that we are in a position to capture and exploit these opportunities as they arise, and our clear strong track record in this area demonstrates that we actually do so in practice. We fully intend to continue with this committed flexible approach through the period of this Consolidated Grant.